THE INTERFACE OF EXPERTISE AND DEMOCRACY: GOVERNING A CHANGING CLIMATE IN INDIA

A key aspect of the United Nations Office for Disaster Risk Reduction (UNISDR)'s drive to combat climate change risk is the mobilization of "indigenous knowledge" (UNISDR, 2008). Yet, this potentially presents a paradox, whereby the drive and methodology to utilize local forms of knowledge is driven by an international institution with a universalizing outlook on risk and risk policy.